IV_Preome_Patenting_Advice

"The expert opinion is needed to inform Preome of the appropriate patenting strategy. Preome has prepared a detailed invention disclosure ready for transfer,

Initial feedback indicate specialist time is need to (i) develop a robust patenting strategy and (ii) work with the Preome team to draft application documents.

With the Innovation Voucher funding, Preome will be able not just apply for the patent, but receive the critical specialist input to ensure it is of highest commercial value."